Understanding and mitigating the problem of highlights in remote sensing with application to coastal surveying

In today's increasingly digitized world, computer vision plays a vital role across a wide range of sectors, from agriculture to coastal monitoring. However, these systems often face challenges when operating in environments affected by glare like sun reflection from the water surface. The information clipped in these areas leads to inaccuracies in environmental classification and object detection, limiting the effectiveness of computer vision applications in real-world scenarios.

In collaboration with the Centre for Environment, Fisheries and Aquaculture Science (CEFAS), our project seeks to address this critical challenge and enhance vision systems used for remotely piloted aircraft. We are developing a novel Retinex algorithm designed to recover lost information in clipped regions, improving the accuracy and reliability of computer vision systems operating in complex, high-glare environments.

The input to our Retinex algorithm is a high dynamic range (HDR) image, created by combining several short-exposure images. This approach captures a wider dynamic range and reduces the probability of clipped areas where information is lost.

The Retinex algorithm aims to decouple illumination from reflectance and eliminate illumination. It mimics the behaviour of the human visual system, which can discount illumination and consistently perceive the true colour of objects under different lighting environments. This method can eliminate gradual changes in light and recover information in bright areas. We reframe the common McCann Retinex to a centre-surround structure, which closely aligns with the processing mechanisms of the human retina.

Compared to other Retinex methods, our approach offers several advantages: greater compatibility with the human visual system, faster convergence, higher-quality results, and fewer artefacts. Additionally, unlike deep learning approaches, our method does not require any training and performs effectively across a wide range of datasets.

Potential impact
The proposed CDT provides a unique vision of advanced RAS technologies embedded throughout the food supply chain, training the next generation of specialists and leaders in agri-food robotics and providing the underpinning research for the next generation of food production systems. These systems in turn will support the sustainable intensification of food production, the national agri-food industry, the environment, food quality and health.

RAS technologies are transforming global industries, creating new business opportunities and driving productivity across multiple sectors. The Agri-Food sector is the largest manufacturing sector of the UK and global economy. The UK food chain has a GVA of £108bn and employs 3.6m people. It is fundamentally challenged by global population growth, demographic changes, political pressures affecting migration and environmental impacts. In addition, agriculture has the lowest productivity of all industrial sectors (ONS, 2017). However, many RAS technologies are in their infancy - developing them within the agri-food sector will deliver impact but also provide a challenging environment that will significantly push the state of art in the underpinning RAS science. Although the opportunity for RAS is widely acknowledged, a shortage of trained engineers and specialists has limited the delivery of impact. This directly addresses this need and will produce the largest global cohort of RAS specialists in Agri-Food.

The impacts are multiple and include;

1) Impact on RAS technology. The Agri-Food sector provides an ideal test bed to develop multiple technologies that will have application in many industrial sectors and research domains. These include new approaches to autonomy and navigation in field environments; complex picking, grasping and manipulation; and novel applications of machine learning and AI in critical and essential sectors of the world economy.

2) Economic Impact. In the UK alone the Made Smarter Review (2017) estimates that automation and RAS will create £183bn of GVA over the next decade, £58bn of which from increased technology exports and reshoring of manufacturing. Expected impacts within Agri-Food are demonstrated by the £3.0M of industry support including the world largest agricultural engineering company (John Deere), the multinational Syngenta, one of the world's largest robotics manufacturers (ABB), the UK's largest farming company owned by James Dyson (one of the largest private investors in robotics), the UK's largest salads and fruit producer plus multiple SME RAS companies. These partners recognise the potential and need for RAS (see NFU and IAgrE Letters of Support).

3) Societal impact. Following the EU referendum, there is significant uncertainty that seasonal labour employed in the sector will be available going forwards, while the demographics of an aging population further limits the supply of manual labour. We see robotic automation as a means of performing onerous and difficult jobs in adverse environments, while advancing the UK skills base, enabling human jobs to move up the value chain and attracting skilled workers and graduates to Agri-Food.

4) Diversity impact. Gender under-representation is also a concern across the computer science, engineering and technology sectors, with only 15% of undergraduates being female. Through engagement with the EPSRC ASPIRE (Advanced Strategic Platform for Inclusive Research Environments) programme, AgriFoRwArdS will become an exemplar CDT with an EDI impact framework that is transferable to other CDTs.

5) Environmental Impact. The Agri-food sector uses 13% of UK carbon emissions and 70% of fresh water, while diffuse pollution from fertilisers and pesticides creates environmental damage. RAS technology, such as robotic weeders and field robots with advanced sensors, will enable a paradigm shift in precision agriculture that will sustainably intensify production while minimising environmental impacts.